Environmental Signal Integration in Plants

Technical abstract
The Kumar lab is studying how plants integrate environmental signals to mount an ecologically meaningful response. The focus of our research is to understand the molecular mechanisms underlying environmental signal integration. We are studying how environmental factors (e.g. temperature) affect plant-pathogen interactions in particular. Using Arabidopsis thaliana as a discovery platform, we seek to understand the molecular mechanisms underlying gene regulation and how environmental factors affect gene regulatory mechanisms. By understanding the molecular basis of environmental signal integration, we seek to study adaptation of gene regulatory mechanisms to local and dynamic environments. Understanding the fundamental aspects of environmental adaptation will be key to improve crop performance through developing crops resilient or adapted to climate change.